Volumetric audio synthesis for AR - VASAR

"The Volumetric Audio for AR (VASAR) project aims to to empower sound engineers to be able to produce '6-degrees of freedom' (6DOF) audio content more easily and quickly by providing them with new tools for audio capture and reproduction.

VASAR will develop the technical foundations for an efficient music-led AR experience and a scalable 6DOF soundfield that can be 'mapped' directly to real world environments - enabling a brand new class of Mixed Reality audio experience."